Periodicals in a Literary House: Dove Cottage, 1799-1818

The writers William and Dorothy Wordsworth and Thomas De Quincey occupied Dove Cottage - now an important literary heritage site - between 1799 and 1818, celebrating their life here in writing. Despite the remote location of Dove Cottage, these writers however were far from isolated. Periodicals, which were a ubiquitous and relatively new form of publication in this period, brought news and information from across the globe and locally into the house. This project will study the ways in which periodicals entered the intellectual, socio-political and domestic life of the house, and influenced the literary works of these writers.